X-CITED: X-disciplinary Challenges from Industry for Technical Expert Development

Research Technical Professionals (RTPs) often lack time and opportunities for their development, particularly lacking the confidence to engage with industry to showcase and share their expertise. Concurrently access to capabilities and technical expertise in universities is key to accelerating industrial R&D, but such opportunities are largely hidden behind academic research programmes.
The X-CITED programme goes well beyond a simple training and development programme, establishing and evaluating a multi-facetted model to create an RTP pipeline, and ensure that our more experienced RTPs realise their full potential for broader societal benefit through their engagement with industry and the next generation of RTPs. X-CITED will be a comprehensively evaluated regional demonstrator for new approaches to professional skills development for the sector, and will:

Harness talent from across the GW4 universities of Bath, Bristol, Cardiff, and Exeter to create RTP peer networks and Communities of Practice based around four key technology specialisms. These networks will generate a regional knowledge exchange and peer support community and inform a new and tailored RTP training and development programme.
Develop a mechanism for industrial partners to work with RTPs and progress industry challenges for real-world impact, through a series of facilitated sandpit and project events (Industry Challenge Projects).
Establish a Talent Bank of trainee RTPs to enable RTP engagement in ICPs, build resilience in the RTP structure and encourage diverse pathways into RTP roles.
Create a model that will inform and create effective mechanisms for individual RTPs to release time for professional development, which in turn will build resilience and sustainability into university research facilities and improve recognition, visibility, progression and retention of these critical staff.

Overall Impact

RTPs better supported to realise their potential, and better skilled at working with industrial partners for mutual benefit

Individual level Impacts

Community level Impacts

National level Impacts

Individual RTP
Access to appropriate training and provided with time to engage
Applicant team
Further team working, staff management and project management skills developed.
GW4 RTP Community
Peer networks created through Communities of Practice
Industrial collaborator
Increased knowledge exchange within project teams. Industrial challenge projects progressed. Networks and specialist technical skills developed.
Talent Bank
Access to new entry level training/career opportunities within an innovative framework.

Individual RTP
Growth of peer networks and communities to engage with and gain support from.
Applicant team
Increased visibility and repositioning as advocates and champions of GW4 RTPs.
GW4 RTP Community
Recognised programme of applicable development opportunities.
Industrial collaborator
Improved awareness of capabilities available within GW4 Universities, and networks for access.
Profession/sector
Access to expertise in cohort training. Opportunity to trial tested approaches with cohorts in different disciplines/regions.
Talent Bank
Tested mechanism to build resilience into capabilities in GW4 institutions.

Individual RTP
Development programme to underpin RTP career trajectory across disciplines.
Applicant team
National recognition of leadership for pioneering development programme
GW4 RTP Community
Stronger visibility of range of capabilities across GW4. Increased potential to move across disciplines and sectors.
Industrial collaborator
Tested access model through which new innovations can be tested. Professional networks with technical teams across the region.
Profession/sector
Tested model to deliver technical skills development.
Talent Bank
Pipeline of talent enabling professional development throughout the system.